Feasibility study of the non-invasive and real time unbiased monitoring of homeostasis during self-isolation and beyond

Smartguard's technology combines reliability with functionality, equipping people with the comprehensive information they need to (in)directly take charge of their well-being. Deteriorations in vitals will be depicted and displayed as feedback in an app, enabling everyone to monitor their health in real-time and non-invasively. People will be given access to significant changes of health indicators such as headaches; weakness, muscular pain, fatigue; temperature, fever; respiratory distress. Caregivers with the right to access this data will be able to intervene at an early stage if necessary in the care of COVID-19 of their patients , preventing aggravation of these cases.

The reliability of the measurements is supported by biomedical expertise integrated in the proprietary AI algorithms.

The objective is to primarily ensure active monitoring of vulnerable people staying at home, including older members of the family living in care homes and self-isolated people that live alone, with advice and support they can trust. On the other end of the spectrum, the Smartguard is meant to support the person with data during the recovery process after discharge from the hospital.

Through the democratisation of health care, facilitated by the capability to routinely track symptomatic patterns specific but not limited to COVID-19 with the Smartguard, individuals are given the means to (in)directly manage their health concerns which in its turn will put less strain on the healthcare system, lower costs, and improve public health overall. The innovative "boil & bite" design of the Smartguard is specifically designed to respond to the current urgent situation, enabling a quick expansion and global scaling.